MABEL – Optimising through Life Cost of Industrial Gas Processing

MABEL comprises seven work packages aimed at identifying and demonstrating innovations in electrical machine system design that can advance both the efficiency and cost of High Speed Electrical motors and generators. Opportunities are sought that will improve the performance, and ultimately the value proposition, of high value systems used today in direct drive, oil free applications where 24/7 running of gas processing equipment is undertaken. Considering all aspects of the system including magnetic, mechanical, control system and power electronic design will enable an approach that optimises through life cost, opening up further market sectors for targeted exploitation.